Stellar population models and chemical enrichment in early-type galaxies

Populations of stars in galaxies retain clues to the history of how galaxies evolved, over billions of years. This project will study populations of stars in ellipticals, lenticular and spiral bulges in the local Universe. The aim is to develop new techniques to measure the chemical evolution patterns in those galaxies and so gain information about the sources of enrichment from different types of exploding stars and the duration times of star formation that implies. Stellar spectra form the MILES library together with theoretical model spectra of stars will be used to investigate different parts of UV/optical wavebands for extracting information on stellar population ages and chemical abundance patterns.